Community randomised evaluation of socioeconomic intervention to prevent TB

BACKGROUND. TB kills 1.5 million people each year, more than any other single infection. There is an urgent need to evaluate the impact of new interventions to strengthen TB control. Poverty is increasing globally in cities and urban areas, and is associated with factors that increase TB risk including crowding and malnutrition. Conversely, TB worsens poverty by increasing expenses and reducing income. In addition, those with TB and their families may experience stigma. Poor people have more TB and greater TB-related needs but they tend to have least access to TB care. This mismatch between need for and access to TB care undermines TB control and worsens poverty.

OBJECTIVE. We will evaluate the impact of socioeconomic interventions for reducing poverty, improving access to TB care and consequently reducing the risk of future TB.

SETTING. 24 peri-urban shantytowns in Northern Lima, Peru near the site of our TB control research since 2001. Peru has an acclaimed TB control programme but its levels of TB disease remain high and its rates of multidrug-resistant TB (MDR-TB) have doubled over the last decade to the highest levels in the Americas. The high TB and increasing MDR-TB rates are concentrated in "hotspots" such as poor peri-urban shantytowns surrounding Lima. It is these "hotspots" where we will work.

RELATED WORK. Since 2007, our on going pilot project has been "Innovative Socio-economic Interventions Against TB (ISIAT)" which involves developing and implementing socioeconomic interventions to fight poverty and increase equitable access to TB care. Early analysis of the pilot ISIAT project showed promising results with the interventions described below increasing the number of people to a) complete TB treatment b) complete preventive therapy to prevent them getting TB c) be tested for TB and d) be tested for HIV. These results were published in 2011. The improvement in awareness, prevention and treatment of TB that our work and subsequent article showed has attracted the attention of funding bodies, like the World Bank and The Bill and Melinda Gates Foundation, and policymakers such as the World Health Organisation (WHO) and its Stop-TB department. Our on going relationship and involvement of these organizations and the published results of the pilot ISIAT project are encouraging for future work. The proposed project will rigorously assess the impact of these interventions not just on poverty and access to TB care but also on actual TB control.

INTERVENTIONS AND STUDY DESIGN. The interventions will be inexpensive, involving a team of experts from different fields working with all TB-affected families. They will utilize household visit and fortnightly community meetings to implement an integrated program of social support for enhancing equitable access to TB-related healthcare and economic support to help people to afford TB care and to help them to become less poor.

We will include in the study all members of a household with a new diagnosis of TB, as assessed by the Peruvian national TB program, without age limit, who provides informed written consent.

TB-affected households in 12 intervention communities will be offered the socioeconomic intervention for 6-months whilst the TB patient is receiving TB treatment. TB-affected households in 12 other control communities will be offered no intervention (standard of TB care). We will then re-visit those households 2 years after recruitment to assess what happened to the people with TB and those people in the household exposed to TB, and if our interventions prevented TB and reduced poverty.

BENEFITS: These socio-economic 'structural' interventions will be assessed for their capacity to reduce poverty-related TB risk factors, improve access to TB care and for reducing TB treatment failure, recurrence and transmission. This has potential importance for focusing poverty reduction on those in greatest need and who have the most to benefit and preventing TB.

Technical abstract
BACKGROUND: TB kills more people than any other single infection. New interventions are needed to strengthen TB control. Poverty hampers access to care, increases vulnerability and is the main determinant of global TB rates. Socioeconomic interventions for TB control have been proposed but there is little evidence to guide how they should be used.

PRELIMINARY DATA: Socioeconomic intervention increased equitable access to TB care in our published 4-year pilot study.

HYPOTHESIS: Socioeconomic intervention prevents TB by synergistically improving access to TB care and reducing TB vulnerability.

POPULATION: impoverished shantytown households in which one resident has recently been diagnosed as having TB disease, putting the other residents at high risk of TB disease.

PROPOSAL: A community randomised-controlled study will include 12,552 members of 1,874 households in periurban Lima shantytowns with a registered population of 307,623. The impact of a complex socioeconomic intervention will be assessed by comparing 12 intervention versus 12 control shantytowns. The integrated community-based intervention was developed in our pilot study and includes a social dimension (community mobilisation for health promotion to inform care) and an economic dimension (conditional cash transfers to incentivise and enable care and reduce poverty-related TB vulnerability).

OUTCOMES: The primary outcome will be the impact of the social and economic interventions preventing TB disease assessed by combining incident TB post-intervention with a final prevalence survey of all participants. Secondary outcomes will be the impact of the interventions increasing equitable access to TB care, reducing poverty and associated TB vulnerability and reduction in community TB rates.

CONCLUSION: This study will provide the first evidence assessing the potential of socioeconomic intervention to prevent TB and its potential to expand TB care into community TB control.

Potential impact
WHICH GROUPS WILL BE IMPACTED?
TB-affected families: This project will have a direct impact on the life of TB patients and their families. By reducing TB dissemination it should also have an indirect impact on the life of other people living in the marginalised, poor communities where TB is most common.

TB & poverty stakeholders: Knowledge generated will benefit policy makers, TB control programs, funding providers, NGOs, charities and institutions working in TB prevention, care and human development.

The project is responding to the World Health Assembly and WHO's recent call for a more integrated approach to the control of diseases disproportionately affecting developing countries. In particular, it responds to the WHO STOP-TB Department increasing interest in innovative interventions to support the current TB control strategy (which is based on case finding and treatment) (Lonnroth K, 2009).

The project will contribute to the generation of better disaggregated data on the TB burden in a peri-urban population, whose paucity represents the first challenge in the prevention of TB in informal settlements like the trial setting (David A, 2008).

The project will also benefit NGOs, charities and institutions working in human development by identifying new routes and partners to widen and enhance the impact of their activities.

HOW WILL THE PROJECT IMPACT THESE GROUPS?
TB-affected families: The project results are intended to benefit the people living with a recent TB-diagnosis in the following ways:

1. In the short term, by directly reducing poverty, improving access and use of TB care, increasing empowerment and consequently improving participants' health.

2. In the medium term, by strengthening the coordinated response of civil society and the State to tackle poverty as a means for TB control, influencing regional and national policy.

3. In the long term by influencing knowledge, understanding, policy and practice nationally and globally, this project will benefit TB-affected families in poor communities on a much greater scale.

TB & poverty stakeholders: The results have the potential to inform policy changes in TB control. TB and poverty stakeholders will be provided with preliminary evidence on the introduction of socioeconomic interventions as an integral part of TB control. This project has the capacity to inspire pragmatic actions for TB control in Peru in the short term. In the medium-longer term, we expect further increased interest from the international donors on this under-researched area, which will lead to the replication and adaptation of the project to other settings. The process evaluation will help understanding of the discrepancies between expected and observed results whilst providing insights into the role of contextual factors and project transferability.

WHAT WILL BE DONE TO ENSURE THIS IMPACT OCCURS?
TB-affected families: The project team will continue their current day-to-day interventional activities to ensure continuing impact for the project participants. The dissemination activities described in this document will ensure that the TB-affected families in other parts of Peru and other countries will similarly benefit in the medium to long term.

TB & poverty stakeholders: The earlier the engagement with policy makers in the evaluation is, the better will be the outcome (Whitehead M, 2004). Engagement of policy makers is on going with field site visits from WHO, The Bill & Melinda Gates Foundation/FIND and World Bank economists are heavily involved in the project. This early and regular engagement with stakeholders beyond the academic research community is essential for achieving global impact. Throughout the project this will increase interest in the importance of addressing social determinants of health, aims to inspire similar projects in different settings, and will guide the translation of project findings into policy and public health impact.